Large-Scale, Sustainable, Nutrient-Dense MicroVeg: Generating Health Evidence & Production Capacity to Support Incorporation into UK Diet

Nearly 45 million British adults and children don't meet guidelines to consume 5 portions of fruit and vegetables per day, increasing risk of poor health and early death.

Microvegetables (MV) are sprouted vegetable seeds to cotyledons (first 2 leaves). They can be grown quickly and are concentrated source of micronutrients. Advanced Growers (AG) is a Hereford-based business which produces freeze-dried MV (FDMV). FDMV is a low volume product with long shelf-life that is easy to consume as part of a regular diet. They can be integrated into meals without substantially altering the taste, lending FDMV's to inclusion in diets with low baseline vegetable consumption.

MV are thought to have broad health benefits, including for many inflammatory conditions including metabolic, cardiovascular and cognitive diseases. This could have important implications for the health of an ageing UK population. MV scientific literature is not extensive enough to support definitive health claims. It requires the addition of high-quality studies that are relevant to humans.

Creating a robust health evidence base for FDMV will facilitate AG growth in the market. At the same time, sustainable production of FDMV needs to be scaled-up in the UK. This will leave AG well-placed to exploit the improved evidence base and promote consumer trust in the FDMV market. This will facilitate around £400m investment and 200 jobs into a rural environment and create a globally leading MV hub in the UK.

An Exeter University research group (BioActivEx, Dr Mary O'Leary and Prof Jo Bowtell), working with Dr Helen Brooker of Ecog Pro Ltd will conduct a research study to improve this evidence base. They will investigate the effects of 6 weeks FDMV supplementation in healthy older adults (aged \> 60 years). This older population has increased background inflammation. Project will look at the effects of this supplementation on inflammation and on fat and muscle health. Project will use cutting-edge techniques e.g. proteomics, to do this. These techniques are powerful, and have the advantage that they can indicate effects of MV on the body that have not previously been considered. They will also examine whether MV have any effects on cognition and whether any such changes have a relationship with measures taken in blood, fat and muscle.

At the same time AG will grow production capacity by securing seed supply, developing automated seeding & harvesting, improving crop yields and creating lean and sustainable manufacturing process for freeze drying and blending.